SafetyNet Secure Ltd

SafetyNet Secure delivers an innovative approach to security with an affordable home security device and service.Aiming to disrupt the security market, SafetyNet is designed from the user experience back to the technology, making this wireless security device simple and efficient. The goal is to bring security to your fingertips and connect the people that care at the touch of a button.